The University of Manchester and joineryworkshop.com Limited

To design, develop and embed a data driven business model and management information framework which will support the company's strategic vision of expansion